Birmingham City University and Clarkeprint Limited KTP 23_24 R3

To digitally transform business processes leading to improved competitiveness and to further develop a series of educational support products with a new blended digital/physical platform.